Oxford Brookes University and Brethertons LLP

To create the 'legal firm of the future', in response to regulatory and market developments, via changes to corporate culture, access channels and business architectures.